The University of Manchester and Forth Engineering (Cumbria) Limited

To embed and exploit advanced electronics and robotics expertise to design, build and test a robotic spider (octopod) that can be used in the monitoring and decommissioning of both dry and wet nuclear storage facilities.